Haptic Master

Haptic Master will develop a human-scale haptic interface to enable remote teleoperation of master-slave-manipulator devices. This will enable some of the UK's key infrastructure, especially nuclear plants, to be modified to enable remote operation to protect them against the impact of future lockdowns. It will also provide a mature technology that can be used to add teleoperation to other industries giving them viable options to adapt to reduce dependence on physically present workers, by enabling workers to control complex machinery and perform delicate, skilled tasks at a distance.